Development of a sustainable urinary continence management device to help reduce covid-19 infection risk

This project will complete the development of a novel urinal that enables elderly and infirm users to urinate unaided whenever the need arises, thus increasing their independence and dignity. Although designed specifically for female users, the device is unisex and suitable for all ages. Key user benefits include:

* Ease of use for those with restricted physical mobility, reduced manual dexterity (for example, arthritis sufferers) and those with impaired vision;
* Convenience and compostability - it's pocket-size, there's nothing to clean, and after use it can be disposed of as green waste;
* Reduced call on carers' time to assist with loved ones toileting needs.

The design has been developed with significant input from incontinence sufferers and experts and addresses an area of significant unmet need.

In addition, the project will undertake prelimiary development work and prototyping of a product variant for the consumer/leisure market.